Integration of Ammonia recovery and algal CO2 capture for Zero Carbon fertiliser production

CCm Technologies is an award-winning cleantech company, focused on resource optimisation and Carbon Capture and Utilisation (CCU). CCm's technology converts captured carbon dioxide and other waste streams (such as ammonia and phosphate) into stable value-added materials with multiple uses across global priority sectors of food/agriculture, advanced materials & energy storage.

CCm Technologies will partner with Perlemax to combine technologies to produce a high-volume carbon capture technology, that utilises waste streams to produce a highly sustainable and high nutrient content, environmentally beneficial fertiliser. Perlemax technology includes ammonia recovery through micro bubbling and nutrient recovery through the use of algae bioreactors. The fertiliser will be sold commercially and has many benefits. Organic carbon stored within the fertiliser is sequestered into the soil, improving soil health. CCm's fertiliser reduces leaching and volatilisation, meaning more nutrients are available for uptake and with 20% less fertiliser applied, crop yields are still equivalent to normal application rates.

Integration between CCm and Perlemax treats both solid and liquid fractions of anaerobic digestate, which has never been done before. This makes waste liquor easier to deal with, as the process would clean the liquor enough so it can be discharged into water systems, reducing environmental damage.

The combined technologies enable CCm to utilize recovered resources from Perlemax's technology (ammonia, bicarbonate and algae-containing nutrients). This reduces virgin material usage in CCm's process, further advancing the circular economy of the industries involved with anaerobic digestion. The project facilitates a circular economy in the Food Supply Industry, reducing GHG emissions and enabling the UK to accelerate carbon net-zero plans. CCm and Perlemax will continue working together, improving the high-volume carbon capture technologies, optimising resource use and continuously improving on advancing the circular economy. This is to achieve carbon-net zero by 2050, following the 25-year Environment Plan to reduce global warming.